Motivating core-muscle exercises for back pain with AI-assisted wearable myography and motion-sensors

Lower back pain is the leading cause of chronic disability in the UK with physiotherapy being a recommended treatment strategy. While self-led back exercise may be cost-efficient, its effectiveness is diminished by poor patient motivation and compliance. This project aims to develop a simple, low-cost method for increasing patient motivation to perform self-directed back exercises using novel wearable sensors, haptics and interactive mobile exercise-games.